Developing The Next Generation Of Anilox Rolls

"Following on from a KTP project which commenced earlier this year, the principal objectives of which were to develop a bespoke Anilox coating material that provided unique tribological properties in terms of porosity, material density and hardness.

The purpose of this industrial research project is to explore how we can best exploit the unique tribological properties and chemical composition of this material through the application of short pulse laser technology and beam manipulation to create a new generation of Anilox rollers that provide significantly enhanced operational performance in terms :-

* Print Quality
* Running speeds
* Wear resistivity
* Waste reduction"